Physics-informed Learning for Robotic Manipulation of Granular Media

The motivation of this project sparks from the increasing prevalence of autonomous systems in our daily life, especially in complex environments. A focus is to research robotic manipulation for deformable materials, such as sand, beans, and flour. By applying modelling, learning, and simulation approaches, we will uncover a new approach for safe and efficient mechanism for a manipulator to acquire the skills of manipulating deformable materials. The research will demonstrate significance and great potential in applications, such as agriculture, farming, and domestic environments